Cultures of Creativity and Innovation in Design

This research will create a truly innovative, international research network that will stretch far and wide in the area of "Cultures of Creativity and Innovation in Design". The international research network coordinating body comprises Professors Paul Rodgers and Paul Jones from Northumbria University, Professor Amaresh Chakrabarti, a world-leading researcher in Design Creativity, from the Centre for Product Design and Manufacturing at the Indian Institute of Science, Bangalore and Professor Lorenzo Imbesi, an internationally-acclaimed researcher in Design Culture, from the School of Industrial Design at Carleton University, Canada. The importance of creativity in the cultural, creative and other industries and the significant contributions that creativity adds to a nation's overall GDP and the subsequent health and wellbeing of its people cannot be overstated. In Europe, the value of the cultural and creative industries is estimated at well over 700 billion Euros each year, twice that of Europe's car manufacturing industry. The value of creativity and innovation, to any nation, is therefore huge. Creativity and innovation adds real value, which enables a number of benefits such as economic growth and social wellbeing. In many societies creativity epitomises success, excitement and value. Whether driven by individuals, companies, enterprises or regions creativity and innovation establishes immediate empathy, and conveys an image of dynamism. Creativity is thus a positive word in societies constantly aspiring to innovation and progress. In short, creativity in all of its manifestations enriches society. This network seeks to gain an understanding of this dynamic ecology that creativity and innovation bring to society. Creativity is a vital ingredient in the production of products, services and systems, both in the cultural industries and across the economy as a whole. Yet despite its importance and the ubiquitous use of creativity as a term there are issues regarding its definitional clarity. A better understanding and articulation of creativity as a concept and a process would support enhanced future innovation. Socio-cultural approaches to creativity explain that creative ideas or products do not happen inside people's heads, but in the interaction between a person's thoughts and a socio-cultural context. It is acknowledged that creativity cannot be taught, but that it can be cultivated and this has significant implications for a nation's design and innovation culture. It is known that creativity flourishes in congenial environments and in creative climates. This research will examine how creativity is valued, exploited, and facilitated across different national and cultural settings as all can have a major impact on a nation's creative potential. The key aim of this network is to investigate attitudes about creativity and how it is best cultivated and exploited across three different geographical locations (UK, India, and Canada), different environments, and cultures from both an individual designer's perspective and design groups' perspectives. The network seeks to investigate cultures of creativity and innovation in design and question its nature. For instance, can creativity be adequately conceptualised in a design context? What role do cultural organisations and national bodies play in harnessing creativity? Where do the "edges" lie between creativity and innovation? Do richer environments and approaches for facilitating creativity exist? What design skills, knowledge, and expertise are required for creativity? Moreover, what are the key drivers that motivate the creativity and innovation of designers and other stakeholders? Are they economical, cultural, social, or political? This research network will host 3 workshops, each one facilitating inquiry amongst invited design practitioners, researchers, educators and other stakeholders involved in design practice.

Potential impact
Key beneficiaries of this research will be researchers, practitioners, and policy makers within the design community including those in academia, industry, public and government bodies. The research planned will examine how creativity is facilitated, developed and rewarded in three different national and cultural contexts by investigating the creative methods and tools exploited by designers and other associated stakeholders. Both individuals and groups within the design community and elsewhere will benefit from this research by gaining a greater understanding of the role that creativity and the mechanisms by which it works in their field/industry. A rich, international network of researchers and practitioners involved in the study of creativity and Innovation in design will be established to explore important issues. The research will impact design education providers (e.g. Universities, Colleges, Research Organisations, Museums), design policy makers (e.g. regional and national governments and bodies - Design Council, Design Research Society, RSA), and practitioners by examining the importance of creativity and innovation in design and the significant contributions that creativity and innovation adds to a nation's overall GDP and the subsequent health and wellbeing of its people. This research will explore cross-national and cross-cultural concepts and attitudes to creativity. It will study how an individual or group opinion on how creativity is conceptualised, facilitated, valued, and exploited can have a major impact on a nation's creative potential. The main strategy for addressing impact in this research proposal is through a combination of systematic but imaginative work, which combines creative practice-based research with sound empirically based research. In this sense, impact is primarily addressed through the quality of the research proposed and by the high calibre of the proposed international research network participants. The impact of this research will be managed and disseminated via a range of both national and international channels. The channels include regional networks for design companies, network participants, subsequent continuing professional development (CPD) workshops, and end of workshop mini exhibitions that will be open to the general public. Other channels will include public bodies and agencies, including those represented by the invited network participants who will provide an effective context for the dissemination of the research findings, as well as established and relevant conferences, journals and trade magazines. International channels will include the research project website, international journals and conferences, and other established research and industrial collaborations of the main investigators. The project's impact will start immediately once funding has been secured. At this stage the dedicated project website will be built. Information on the proposed workshops will be disseminated to the invited network participants for them to distribute, in turn, to an even wider international audience. More long-term impact will be managed via the development of an exploitation plan throughout the proposed research, exploring opportunities with each of the Investigators' Commercialisation Departments. All of the investigators and their host universities have a strong reputation in design research. Moreover, the institutions are excellent providers of dedicated training, CDP activities, and in capacity building support for commercial, public and third sector design organisations. The potential impact of the proposed research thus extends well beyond commercial contexts to include social, cultural and quality of life contexts. In summary, the range of exploitation channels is very broad, ranging from academia through to SMEs to multinational product and service organisations. Outputs are planned in a range of formats that allow us to match dissemination methods to potential beneficiaries.